PATT Travel Application from the Jeremiah Horrocks Institute

Astronomers from the Jeremiah Horrocks Institute (JHI) at the University of Central Lancashire (UCLan) use a range of telescope facilities worldwide. These include the SAAO (part of the JHI's established links with South African astronomy) and the JCMT (the JHI is part of the UK university consortium which funds the JCMT). Travel to these facilities is funded by STFC's PATT travel programme. This is a request for renewal of the PATT Travel Grant, which had been extended through the covid period. Funding from this proposal will be used to fund travel by JHI experienced observers to STFC-approved facilities for the next two years.